Stent Tek Limited: Improving outcomes for hemodialysis patients through minimally invasive vascular access creation.

Some 2.4m people worldwide have kidney conditions which require their blood to be
routinely externally filtered. This haemodialysis treatment requires their circulatory (i.e.
blood) system to be regularly connected to a dialysis machine. This requires patients to
undergo a surgical procedure to prepare their vessels by forming a connection between an
artery and a vein in their arm; called a fistula. However fistulas are unreliable, often blocking
and requiring repeated costly repair operations (costing US$4.6bn/year in the USA). Failures
of the fistula also present a serious danger to life. This project will investigate the concept of
using a stent graft (synthetic tube) to form the fistula and its insertion via a novel surgical tool.
The overall procedure will be significantly less invasive than surgery, and it aims to offer
improved long-term stability and provide a better quality of life for patients and their families
and will result in significant cost savings to healthcare providers.